Studentship in Co-designing a Digital Platform for Sustainable Energy use in Schools

Buildings are responsible of 40% of carbon emissions worldwide. Reducing their energy use is paramount to tackle climate change. Solutions increasingly recognise the importance of sustaining user's engagement and participation. This PhD will develop innovative ways to engage children and equip them with tools and knowledge to learn about and improve the sustainability of their schools. You will work with an interdisciplinary team to better understand how children experience, and can monitor, their school environment, and co-produce a digital platform with children to gather, monitor and visualise data, enabling more sustainable practices and promoting healthier and more comfortable school classrooms.